Richard III's Afterlives: Adaptation and Heritage.

This Collaborative Doctoral Award project will be an interdisciplinary investigation of the life, afterlives,and legacies of King Richard III with the intention of evaluating the implications and methods of
exhibiting controversial figures ranging from Richard and King John to Jack the Ripper and Ted Bundy,
whose lives and crimes can be found in museum spaces. Utilising literary, theatrical, and historical
analysis and criticism alongside museum studies, adaptation studies, and the emerging field of
perpetrator studies, my project will examine the evolution of Richard's reputation through comparative
study of his diverse media depictions. Ultimately, this project will provide a study of Richard which will
identify the responsibilities and possibilities of the King Richard III Visitor Centre (KRIIIVC) and determine
the most appropriate and engaging methods for the presentations of this contentious king in museum
contexts.
In 2012 the discovery of Richard's remains became a global news sensation, sparking public interest and
renewed engagement with the afterlives of this controversial ruler. Now, Richard's legacy can be found
on display at the KRIIIVC, which seeks to connect visitors to this long-lost king, and in popular media.
Described by historical fiction authors and academic biographers alike - for example, Philippa Gregory
(Gregory, 2012), Rhoda Edwards (Edwards, 2019) and Michael Hicks (Hicks, 2021) - as a complex man
deserving of sympathy, Richard likewise finds himself portrayed by actors such as Kathryn Hunter
(Richard III, 2003) Benedict Cumberbatch (The Hollow Crown, 2016) and Aneurin Barnard (The White
Queen, 2013) in sympathetically nuanced depictions. However, such interpretations stand in stark
contrast to earlier tyrannical presentations found in the Tudor inspired propaganda of Thomas More
(More, 1983) and William Shakespeare (Shakespeare, 2009), a shadowy background which haunts each
new interpretation. This trend of posthumous revision draws me to this research as it has implications
not only for the KRIIIVC and the museum sector's exhibition of divisive individuals, but also for a world
where media presentation informs our opinions of public and private figures. In light of ongoing societal
reassessments of history, and the polarising movements like Cancel Culture it has given rise to, the
legacies of medieval kings face further reinterpretation, providing an exciting opportunity for the KRIIIVC
to shape the future of engagement with Richard through this project's re-evaluation of his depictions,
considering his evolving character and its effects on audiences.